University of Warwick and Frost Electronics Limited

To create a new engineering framework for the design, real-time simulation and verification of power electronic control systems for electric and hybrid-electric vehicle powertrains.